Travel Pal

an innovative exercise device with numerous applications. It can be used to significantly reduce the possibility of Deep Vein Thrombosis (DVT) whilst flying as well as help speed up recuperation times for those who have undertaken joint replacements (160,000 in the UK) or indeed suffered foot or ankle injuries.